Reducing the Cost of Solar Thermal: Integration of Thermal Storage with Solar Collector Design

This project will combine a Soltropy freeze tolerant solar thermal system with heat storage capability. This will

make the overall system more effective and expand the use of solar thermal by making the it more cost

effective. The project's main focus is to -

1. Reduce the cost of the system for installations where space heating is required.

2. Reduce the cost of the system for installations where there is no existing hot water tank.

3. Increase the performance of the system.